Renewable Energy

Globally, we are aware of how greenhouse gas emissions cause climate change and global warming. Government mandates such as net zero by 2050 are being implemented to decarbonise industry to mitigate these issues. However, moving away from carbon based energy generation towards sustainable methods has issues. The intermittency of usable wind power coupled with fluctuating energy demands provides a huge barrier to transition. A buffer for the energy grid in the form of energy storage within molecules with high energy densities such as ammonia has been proposed (Energy Environ. Sci., (2020), 13, 331). Replacing the traditional carbon intensive Haber-Bosch synthesis of ammonia with that of an electrically driven process will lead to dramatic energy efficiencies. Since one source of electrical energy driving this reaction could be wind turbines, small scale distributed reactors that are geographically agile will be required. Conventional Haber-Bosch processes were optimised for carbon based fuel sources, the reactor conditions, namely the pressure and temperature are unfeasible on a small scale. The Haber-Bosch process needs to be redefined and optimised to new
constraints to meet to demands from the new energy landscape. For my research I would have two main objectives: Better understand the electrically driven reaction to identify and produce a viable catalyst which can be identified and produced. This is to allow for the scaled up process to be economically competitive. Secondly, designing the reactor vessels for this process. These reactors will be location and capacity dependent and therefore will vary geographically.